Mundane manifestations of state processes: No recourse to public funds its impact on the identity of migrant women

No recourse to public funds processes of policing migrant women's bodies which I situate within a postcolonial critical framework to argue that the state 'others' these women, using bureaucratic systms to keep them subjects of oppression in a form of modern-day colonialism.